AI-driven Intelligent Decision Making in Warfare

The proposed research aims to generalize AI-driven intelligent decision-making in complex multi-agent warfare scenarios. Key challenges such as
1) high number of distributed agents,
2) dynamic and evolving environments, and
3) uncertainty in both sensor measurements and communication channels; require the design of novel AI-driven approaches that enhance resilience and robustness of the overall multi-agent operation.

To this end , the proposed research aims to formulate novel machine learning methods informed by physics to inject robustness and resilience into the multi-agent system. Specifically, the research will adopt scientific machine learning and reinforcement learning as baselines to design novel approaches that deal with the aforementioned challenges under dynamic warfare environments and diverse missions/tasks.